Fabricating a photonic quantum computer

Quantum mechanics was developed a century ago to describe a microscopic world that is fundamentally probabilistic, where a single object can be in two places at once-superposition-and where two objects in remote locations can be instantaneously connected-entanglement. Understanding these un- usual properties has been the topic of (meta-) physical debate ever since. More recently attention has focused on the potential for harnessing these properties for dramatic improvements in the power and functionality of information and communication tasks- quantum information technologies (QITs).

The impact of these new technologies will be profound and far-reaching: secure communication networks for consumers, corporations and government; precision sensors for biomedical technology and environmental monitoring; ultra-powerful quantum computers for the design of new materials, pharmaceuticals and clean energy devices. As these technologies mature new applications will inevitably emerge in fields such as medical technology, defence and security. However, engineering quantum systems and controlling them is an immense technological challenge: they are inherently fragile; and information extracted from a quantum system necessarily disturbs the system itself.

Potential impact
The field of quantum information science has seen an explosion of activity worldwide over the last 5 years. However, translation of this scientific gold rush into actual technologies has been slow, due to the lack of a focussed effort that develops all of the necessary science and technology simultaneously-required to translate physics-based research through ICT into engineering. However, on a recent visit Dr Herman Hauser described CQP's integrated approach as the first scalable quantum architecture. Recent strategic reviews of UK science and technology pol- icy have identified the urgent need to foster linkages between university science and engineering research and partners in industry, in order to realise the potential of the UK as competitive knowledge-based economy. From its inception, this programme has been developed with engagement with UK and multi- national industrial partners as a prime consideration. I have identified Nokia, IBM, Google, Toshiba, and NPL as key industrial players and have engaged with all. I will work closely with these and others through regular sandpits, workshops, secondments and sabbaticals to ensure translation of the research outputs and that research directions remain industrially relevant.